Conversational Commerce: Frictionless Ordering and Re-ordering

Action Artificial Intelligence has built an artificially intelligent shopping assistant that works within messaging platforms, for example, Facebook Messenger, Whatsapp or via SMS. We call this

Conversational Commerce. The solution enables people to order products simply by texting in their natural language what they would like to do – the process is 10x faster than anything in the market.

The ordering process is intuitive with no apps to download and no need to learn any keywords or complex systems – the user simply says what they’d like and can place an order or seek information in
seconds.

The approach is perfect whether ordering a single item, adding an item to a shopping basket, or re-ordering a whole basket of goods.